Environmental Impact Tracking Platform Development

Intuitix is a platform for measuring, analysing and reporting the impact of projects. It saves time, mitigates risk and provides insights that lead to optimisations over time.

Through the re-development of the platform, functionality will be built to measure and report the environmental impact of projects, guiding the client organisation to make more informed decisions, that quicken the client's journey to net-zero.

Stakeholders will be kept informed of organisations environmental performance through real-time dashboards. Automation tools will reduce reliance on human-error prone manual tasks, saving time. Data centralisation will reduce the risks of data loss, improving confidence in reports.